Development & Clinical Translation of Scalable HPC Ultrasound Models

The use of ultrasound as a diagnostic imaging tool is well known, particularly during pregnancy where ultrasound is used to create images of the developing foetus. In recent years, a growing number of therapeutic applications of ultrasound have also been demonstrated. The goal of therapeutic ultrasound is to modify the function or structure of the tissue, rather than produce an anatomical image. This is possible because the mechanical vibrations caused by the ultrasound waves can affect tissue in different ways, for example, by causing the tissue to heat up, or by generating internal radiation forces that can agitate the cells or tissue scaffolding. These ultrasound bioeffects offer a huge potential to develop new ways to treat major diseases such as cancer, to improve the delivery of drugs while minimising side-effects, and to treat a wide spectrum of neurological and psychiatric conditions.

The fundamental challenge shared by all applications of therapeutic ultrasound is that the ultrasound energy must be delivered accurately, safely, and non-invasively to the target region within the body. This is difficult because bones and other tissue interfaces can severely distort the shape of the ultrasound beam. This has a significant impact on the safety and effectiveness of therapeutic ultrasound, and presents a major hurdle for the wider clinical acceptance of these exciting technologies. In principle, any distortions to the ultrasound beam could be accounted for using advanced computer models. However, the underlying physics is complex, and the scale of the modelling problem requires extremely large amounts of computer memory. Using existing software, a single simulation running on a supercomputer can take many days to complete, which is too long to be clinically useful.

The aim of this proposal is to develop more efficient computer models to accurately predict how ultrasound waves travel through the human body. This will involve implementing new approaches that efficiently divide the computational problem across large numbers of interconnected computer cores on a supercomputer. New approaches to reduce the huge quantity of output data will also be implemented, including calculating clinically important parameters while the simulation runs, and optimising how the data is stored to disk. We will also develop a professional user interface and package the code within the regulatory framework required for medical software. This will allow end-users, such as doctors, to easily use the code for applications in therapeutic ultrasound without needing to be an expert in computer science. In collaboration with our clinical partners, the computer models will then be applied to different applications of therapeutic ultrasound to allow the precise delivery of ultrasound energy to be predicted for the individual patient.

Potential impact
The novel software developed as part of this proposal will generate impact in two different ways. First, there is considerable potential for the computational models to impact clinical practice by extending and expediting the use of ultrasound as a tool to treat cancer and other diseases. Second, the computational performance of the models is likely to have significant impact in the many allied areas of research and industry in which waves play a role.

Clinical Impact: Over the last decade, novel applications of therapeutic ultrasound have excited much interest within the research community. However, wider clinical acceptance has been modest due to challenges in controlling the ultrasound fields with the required accuracy. The scalable k-space models and clinical user interface proposed in this application could overcome this barrier and act as a catalyst for the widespread clinical application of these technologies. Impact will arise from (i) the significantly enhanced model accuracy, (ii) the unprecedented levels of computational performance which will allow large-scale ultrasound simulations in previously unrealisable compute times, (iii) the low barrier to entry for end-users that are not experts in HPC, and (iv) adherence to the regulatory framework required for the clinical application of scientific software.

Academic and Industrial Impact: Acoustic models are used for many applications outside biomedical ultrasound, including non-destructive evaluation, seismology, oil and gas exploration, architectural acoustics, ultrasonic welding, and ocean acoustics. Our efficient large-scale models will be of direct relevance to these fields, offering improved modelling accuracy and unprecedented computational performance. The techniques for domain decomposition and the optimisation of the code for emerging many-core HPC architectures will also be of interest to those modelling waves in other contexts where spectral methods are commonly used, for example in computational electromagnetics and computational quantum chemistry.

Economic Impact: The enhanced computational performance, clinician-led user interface design, and regulatory compliance of the software developed during this project will provide a significant competitive edge over the simulation packages currently used in academia and industry. These advances will make the software commercially attractive to medical device companies. It is expected the generated IP will lead to licensing agreements or the development of new spinout companies, with the UK becoming a base for future international investment into computational acoustics and clinical applications of therapeutic ultrasound.